Multi-scale seismic hazard assessment

As we have seen in recent months, earthquakes can have devastating impacts on society. Reliably, accurately, and efficiently estimating seismic hazard is key to effective earthquake preparation and response, and saving lives. The ultimate goal is real-time seismic hazard assessment. Ideally, a network of seismometers would transmit data in real-time to earthquake alert centres, which could then efficiently calculate accurate ground shaking maps for the area. These maps and early warnings would then be transmitted to mobile devices, as well as emergency services so that search and rescue efforts could be prioritised. Unfortunately, this is still someway away from current computational capabilities and methods, but we believe that through this PhD project we can take meaningful steps in this direction.